CAPTIVATE - Co-packaged Optical Transceiver for Space Telecommunications

Future Telecommunication Satellites require high-throughput communications of signals over many channels. After incoming signals are processed by on-board processors the data needs to be transported around the satellite for redistribution and transmission by downlinking, which requires high-capacity multichannel Optical Transceivers (OTRx). In order to improve performance and reduce transmission loss and latency, high data rates require the OTRx to be mounted in close proximity to the on-board processor. The aim of this project is to develop and validate a method of mounting an OTRx optical chiplet directly on the same system-in-package IC substrate as the on-board processor. Mounting the optical chiplet in this way is known as co-packaged optics.